Immune cell involvement in prosthetic implant failure (studentship consumables and facilities)

Technical abstract
The aim of the study is to increase our understanding of the pathology of Metal-on-Metal (MoM) Total Hip Replacement (THR) failure in patients experiencing adverse reactions to MoM THR by investigating how the immune system might contribute to the local tissue damage and implant failure.The hypothesis to be tested is that implant metal wear debris alters the antigen presenting cell function of dendritic cells (DC), leading to the activation of T cells which in the bone increases the activity of bone resorbing osteoclasts causing inflammation and destruction of tissue and bone, that results in implant failure. The objectives are to, (1) Characterise DC populations in MoM THR patients; define the phenotype and distribution of DC among blood leukocytes as well as synovial fluid using multiparameter flow cytometry, (2) determine the immunological properties and mechanism of actions of DC ex vivo and in vitro after culturing with known agonists and antagonists, (3) establish the antigen presenting cell properties of DC and their ability to modulate T cell activity, (4) determine the number, distribution and activity of Receptor Activator of Nuclear factor Kappa beta (RANK) osteoclasts in bone tissue sections obtained from MoM THR patients, (5) determine whether there are alterations in local and/or systemic levels of growth factors that play a role in bone turnover in patients with MoM THR, (6) define the relationship between Chromium/Cobalt (Cr/Co) levels and alterations in DC-T cell interactions by determining metal ion concentrations in blood and joints of patients, and their presence in immune cells, and (7) examine whether there is any distinguishing factors that might predispose individuals with MoM THR to implant failure, in particular Human Leukocyte Antigen (HLA) haplotype.